MyThinkingCap.ai: Empowering Young Minds with AI Literacy and Education

MyThinkingCap.ai is an innovative educational platform designed to revolutionise early childhood learning by integrating artificial intelligence (AI) into the educational experiences of children aged 5-9\. This pioneering platform introduces young learners to AI through a variety of engaging and interactive formats, cultivating essential skills such as creativity, problem-solving, and critical thinking from a young age. Tailored specifically for young minds, MyThinkingCap.ai employs a unique Large Language Model (LLM) that adapts content dynamically to fit each child's developmental stage and learning style. This approach ensures that learning is not only personalised but also highly engaging and effective. Children can explore a range of activities from storytelling and language learning to art creation and basic coding, all within a safe and controlled digital environment.

What sets MyThinkingCap.ai apart is its commitment to making AI learning accessible and enjoyable. The platform operates in a "playground" setting, where children are encouraged to "put on their thinking caps," engage actively with tasks, ask questions, and interact with engaging animated AI characters in ways that bring to life and enhance their natural learning processes. This two-way interaction goes beyond traditional educational tools that typically deliver passive content, making MyThinkingCap.ai a leader in active learning technology.

The project will deliver the early-stage development for an LLM for children and UX animation. MyThinkingCap is designed for rapid scalability and commercialisation with a freemium model that facilitates widespread adoption while ensuring sustainable growth through premium features. As a direct response to the UK government's goal to be a global leader in AI, MyThinkingCap.ai not only supports national educational objectives but also prepares the next generation for a future where AI is integral to every aspect of life. By fostering AI literacy at an early age, the platform ensures that children are equipped with the knowledge and skills necessary to thrive in an increasingly digital world.